Fragmentation and Reprise: Traumatic Disruption and Compulsion in the Holocaust Works of Charlotte Delbo

The thesis aims to reveal how in its content, form, structure, language and characters Delbo's oeuvre evidences both fragmentation (of identity, memory and perception) and reprise (traumatic re-use, abridgement and re-purposing of text). Her spiralling trauma compelled her to write and re-write her most haunting experiences kaleidoscopically - at various times, in several genres and from shifting perspectives - as a palimpsest of evocative multi-genre poetry, prose, monologues and drama. This new kind of literature is a demanding, self-conscious, Modernist literary accomplishment - at once graphic and metaphorical, both intimate and collective - which extends scholars' understanding of Holocaust testimony.